Footwork - The Walking Artists Network as Mobile Community

This network will bring together researchers from a range of disciplines to explore the social and cultural function(s) of walking as a dialogic, investigative and performative mode of art practice. It will extend discussion of walking art as a medium with potential to interact with and inform a range of disciplinary perspectives in relation to notions of site, place, participation, mobility, communities, environment and histories. It seeks to build a community of practice - from peers within the realms of art and academe with an interest in walking as an artistic and interrogatory practice, to those communities who utilise walking in social and cultural forms (ramblers, strollers) as research (environmentalists, naturalists, archaeologists) and sport (mountaineers, speed-walkers) and merely as a mode of getting from A-B (commuters).

In the last five to ten years walking has emerged and evolved as an art practice and medium that is used across the visual and performing arts. Conferences, symposia and other events that touch upon walking as a mode of art practice have brought walking artists and researchers together and continued to highlight the diverse practices, forms and methodologies that might be defined as walking art. New publications too have appeared that work to develop and extend this discourse. However it is still a very new field, and the research questions that the network seeks to ask, alongside the aim to connect practitioners and researchers across disciplines, will serve to develop further understanding and exchange.

By engaging participants from a range of disciplines the network seeks to rapidly progress knowledge and understanding of the range and nature of practices using walking, and the theoretical standpoints that inform them. Cross fertilisation of ideas, and transfer of knowledge in this area is envisaged on a number of levels - through the sharing of research methods, approaches and forms of working.

In practical terms the network will encompass academia and practice, from a broad range of visual and performing arts areas. A series of meetings (4) over a period of 24 months will be held. A core research group of 12-15 participants will be formed by invitation. An additional open call for participants will be made, using academic and practice-focused channels, for walking art 'laboratories' to be held alongside the 'Sideways' festival of walking in Belgium in August 2012, and alongside the Lincolnshire Wolds Walking Festival in June 2013. An online presence for the network will act as a repository for documentation of the workshop series as well as providing for remote participation both nationally and internationally.

Potential impact
The beneficiaries of this research will extend well beyond the core research group of academics. The multi-disciplinary scope of this group provides a strong foundation for maximising the impact potential of the research - as each member undertakes to communicate its findings within their disciplinary circle.The inclusion in the research group of established practitioners, members of cultural and non-governmental organisations additionally provides for impact outside of academia into arts practice, and applied areas such as environment, mobility, recreation and landscape development.

The project partner, Trage Wegen, provides the key route to impact outside of the arts and academia. Their expertise and experience in working with activists, communities and policy makers ensures that knowledge transfer from both theoretical and practice based standpoints can be maximised - for example through the transfer of innovative dialogic research methods and collaborative working models. The co-location of the first network meeting at the 'Sideways' festival in Belgium (organised by Trage Wegen) provides opportunity for immediate knowledge transfer, as well as potential for making connections that will lead to future collaboration and relationships both during and beyond the life of the network.

The co-location of the third network meeting at the Lincolnshire Wolds Walking Festival, additionally provides opportunity for knowledge transfer. This is an annual event co-sponsored by local authorities, DEFRA, the ramblers and Sustrans, with a focus on the rural economy, sustainability and walking for health, the festival has not previously included a walking art component. Conan Lawrence, network member and lecturer at the University of Lincoln, is working closely with the festival's organisers to develop this connection and to ensure that potential impact is fully exploited.

The Principal Investigator and Co-Investigator, alongside the core research group, bring existing relationships with a range of cultural institutions who offer routes to dissemination and dialogue with diverse communities. These are key to ensuring that the network's findings and outputs extend beyond the life of the scheduled meetings.

Existing relationships with arts and cultural organisations that may benefit from this research include:

Camden Arts Centre, a public contemporary visual arts space in London with an established live art/performance strand.

Chelsea Theatre, London's 'live art' theatre, dedicated to commissioning, producing and presenting the freshest and most innovative artists, both nationally and internationally.

Hoxton Hall, an east London arts centre with a history of community-engaged, youth focused projects.

Plymouth Arts Centre, a visual arts centre with a reputation for its local and international contemporary art exhibitions.

London Transport Museum, dedicated to conserving the capital's transport heritage and engaging in debates around the history and future of transport in London.

The New Art Gallery, Walsall presents, collects and interprets historic, modern and contemporary art in innovative and challenging ways.

Turner Contemporary, Margate. The largest exhibition space in the South East, outside of London, Turner Contemporary is a dynamic visual arts organisation that believes in making art open, relevant and fulfilling for all.

Verbeke Foundation, Belgium is a 30 acre private art site which focuses on culture, nature and ecology through commissions, residencies and exhibitions forefronting emerging artists.